Combined Power & Mount Connector or Wearable Technologies and Smartphones

"At Product Resolutions they combine creativity, innovation and technical knowledge to help us make commercially successful new products.

It’s not just about the way it looks. When they design a new product they think about how it's used by the consumer, how it can be assembled in the factory and how we can ensure it hits the development budget.

Their approach works with all types of products and companies from entrepreneurs and inventors through to market leading brands.

Website http://productresolutions.com/ They are a registered supplier.
"